How can 'big' cycling data create new opportunities for sustainable transport policy, planning and industry?

Data is becoming ever more important for transport planning and policy as well as for the cycling industry. Due to the increasing popularity of cycling apps ,'smart' accessories and cycle delivery services, the amount of cycling data collected by apps and devices is growing, and use around transport policy and planning is emerging. Strava Metro is one example of cycling app data used by local authorities in this area. This study will analyse where and how cycling app data is used by local and national authorities, and how it relates to industry innovations. It is of key importance to have a data perspective on cycling alongside the typical focus on motorised modes of transport, to really understand mobility patterns and bottlenecks, actual door-to-door tracks, citizens' behaviour, routes in places where cars cannot go, to model how a city could move without car traffic, etc. Case studies will include examples from the UK, the US and Denmark (existing use), plus potentially others as they emerge. The aim is to understand in detail how and why cycling data is used in each case study before carrying out a comparative analysis across all case studies. The results of this analysis will be used to develop guidelines for best practice in the use of cycling data for transport policy and planning in the context of the growing importance of intelligent transport as well as inform developers in industry. This study will critically explore how cycling data operates at the intersection between industry innovations and the public sector. This is an emerging area of research as discussed in a recent overview of 'big' data analysis for cycling (Romanillos et al. 2015), work on Metro Strava in relation to transport planning and details of a local analysis (Selalaa & Musakwa 2016), and the concept of smart velomobility (Behrendt 2016, Kiefer and Behrendt 2015). The European Cycling Federation (n.d.) has identified this as area of priority. Due to its focus on cycling, this study will also contribute to the fields of sustainable transport and mobility